The University of Kent and T J Smith and Nephew Limited KTP 21_22 R2

To develop an embedded system than can read the output from the sensors on a wound management dressing and correlate the data via UHF/NFC or Bluetooth to a program on the patient's phone, computer or a separate stand-alone unit.